Developing machine learning methods for deriving individually optimised markers of pathology for people with Multiple Sclerosis

Multiple Sclerosis (MS) is a central nervous system autoimmune condition that can impair cognitive and motor functions (Chiaravalloti Lancet Neurol 2008). The impairments have been shown to be modifiable in clinical trials (Chan et al., Lancet Neurology 2017); however, because MS affects diverse brain areas, each patient has a unique pattern of impairments. This heterogeneity presents a non-trivial challenge for diagnostics, with important implications for clinical trials and individual treatment. Consequently, the aim of this project is to develop models and machine learning techniques that produce individually optimised markers of impairment for tracking the decline and quantifying intervention effects in MS.